Creating Augmented Reality Soundscape Experiences on Edge Devices

The aim of this project is to investigate augmented reality (AR) that uses machine learning methods to extractand enhancespecific information from audio signals on edge devices.Sound event analysisis a highly active research area in audio processing[1]. Typically, tasks have involved identifying and classifying types of events (e.g., dog barking, alarm bells, detecting speechactivity), as well as localizingthe direction of sounds or generating captions for speech[2]. An under-explored area related to the field of audio scene analysis involves identifyingand enhancing sounds that purposefully create anexperience
of soundscapes -sounds that contribute to a person's aural experienceor wellbeing. As an example, a person living in an urban area may desire to minimizesounds related to traffic and instead amplify sounds of nature [3]through wearable earbuds or other types of edge devices. Alternatively, as an assistivedevice, a person may desireto have control over which specific sounds are amplified and minimizedin their environment.Acoustic scenes can be extraordinarily complex especiallywith overlapping types of sound event signals.There are recent efforts to process acoustic scenes withlow-resource solutions, which can potentially operate on edge devices [4].Challenges in this domain are related to developing machine learning techniques that can perform well with minimal memory and power consumption. Another challenge involves solutions capable of dealing with low latency(i.e., "real-time" processing) in order to minimizeperceptible lags in processing.This project will involve identifyingsounds from audio scenes and developing methods that can amplify target sounds while also minimizingnon-target sounds under the constraints of low resources. Theproject may explore a human-centric aspect of this problem by surveying which types of audioevents that potential users may desire to control. Such surveys may include aspects of personalizationto identify what types of soundscapes that a user likes or to explore health-related applications (i.e., reducing stress levels) or task performance (i.e., working in a noisy environmentthat requires situational awareness). Information about user preferences could potentially be used as a starting point for the research or also as a form of evaluation. Research will draw from machine learning, audio enhancement, noise suppression, source separation, and edge computing.One approach may involve developing algorithms on traditional compute architecture (CPU/GPU) and then transferring trained models to edge devices through distillation or model compression. The project can potentially be divided into separate projects, if needed: (1) techniques focused primarily on audio event enhancementwith low latency, (2) techniques for allowing user control of which audio events are enhanced.